Subsea Metrology with Wireless RF Technology (WFS)

This project addresses the matter of using RF techniques to deliver cost savings and improved
efficiencies to the offshore industry.
Recent work by WFS has increased the level of understanding about the accuracy that RF can
deliver for navigation and positioning. It is the view of WFS that this work can be applied to
subsea metrology, to deliver high
levels of accuracy with less ROV intervention (the dominant cost of the metrology operation).
The project will involve simulation and modelling, designing and building proof of concept
models, and field trials.